POrtable methane Emissions Monitoring Spectrograph (POEMS)

The POEMS project aims to develop a low cost, compact, and lightweight instrument capable of detecting fugitive methane emissions with sufficient precision, enabling a rapid and affordable increase in the extent and quality of methane concentration observations available. The project is split into two parts: 1) identifying precision requirements for different applications, assess the range of detection methods and instrument concepts, and identify the key technologies; and 2) develop a theoretical model and experimental design for a proof-of-concept instrument followed by construction and testing of a laboratory prototype to demonstrate and evaluate the technology. Based at the UK Astronomy Technology Centre (Edinburgh), which is one of the laboratories of the Science & Technology Facilities Council. The final stage will be a critical evaluation of performance, compared with existing CH4 detection methods, and a proposal for how
the technology can be adapted for use on a small satellite.